Precision-Printed Hydrogels: Treating Oesophageal Strictures Through Engineered Expansion

We have developed and patented HYDROGIT, a novel transformative self-expanding and biodegradable hydrogel technology for dilation and delivery of drugs to tubular mucosa of the gastrointestinal tract. This project will bridge the gap between the novel hydrogel technology that we have developed and its applicability for clinical translation. The device underwent design development, in vitro, ex vivo studies in rats. However, the anatomy, dimensions and mechanical interaction in human is vastly different to rodents. This proposal seeks funding to provide in vivo proof of concept data for a human version of HYDROGIT in large animals (pigs). The outcomes will generate a go/no-go in vivo data to pave the way for first-in-human studies. This will enable progressing the technology to the translational phase towards clinical application. We have identified oesophageal strictures as the target first indication; the data will unlock other opportunities by establishing the viability of the technology for oral delivery of large biologics.
Current treatments for oesophageal strictures, such as endoscopic dilation and stent placement, can be invasive and may not always provide long-term relief, necessitating multiple hospital visits and repeated risk-burden of interventions each time.
Our technology employs smart highly expanding and degradable hydrogel based interpenetrate polymeric network of gelatine and polyacrylate. The device has tubular architecture with built-in microneedles (HYDROGIT) to align with tubular organs e.g. oesophagus, avoid gastrointestinal blockage and interact with gastrointestinal mucosa. The device can expand up to 5-fold its diameter and enhance the permeation of biologics. Through the dissolution of its soluble component (gelatine), the device can be engineered to collapse following deployment at a preset time. We have provided a proof of concept using rat animal model. The specific objective of this in vivo study is to demonstrate in vivo proof-of-concept by obtaining pharmacokinetic profile in porcine model.
HYDROGIT is a multidisciplinary project based on collaboration of experts in oral drug delivery, engineering in King’s College London and clinical researchers in Gastroenterology, Upper GI and Endoscopy Department at King's College Hospital as well as experts in large animal studies with a particular focus on porcine models in Griffin Institute. The strategic integration of these findings and expertise will drive the translation of the HYDROGIT prototype into a human-ready platform and accelerate its development and regulatory approval for the treatment of oesophageal strictures and oral delivery of biologics.